'HiStory in her eyes'? Surviving beyond domestic abuse as a visually impaired woman. Context / rationale / why is this study important?

Although there have been many studies on how domestic abuse has impacted the lives of 'victims' and 'survivors',
to date little attention has been paid to visually impaired women's' lived experiences of surviving and thriving. This
study aims to highlight the experiences of visually impaired women who have survived beyond the abuse to
navigate both internal and external resources. I will explore what is conducive to thriving, with implications for
intervention planning. The study identifies clear links to social policy, including 'human need' 'social justice' and
'welfare reform'. It aims to bring together key players to highlight gaps in services for visually impaired survivors of
domestic abuse, with the women themselves being instrumental to inform and direct change. The unique findings
will be shared with policy and decision makers to raise awareness of the issues, promote inclusion for survivors and
expand services to accommodate need. I will draw from the social sciences and utilise theoretical perspectives of
disability and critical feminist approaches to provide a foundation of inquiry, in order to explore the complex strands
often unknown to anyone except the women themselves. I will consider how domestic abuse, when experienced
by visually impaired women has historically served to predict, shape and limit participation in life. This study will,
through the lens of visually impaired women attempt to change the narrative of what is assumed, and through the
authentic voices of the women tell a slightly different story than the one we know, or think we know.